Dynamic imaging of protein machinery for synaptic plasticity in neuronal dendritic spines

Long-term synaptic plasticity underlies learning and memory and the tuning of neural circuitry. A central process involved in plasticity of excitatory synapses is dynamic changes in the size and shape of dendritic spines. These dendritic protrusions compartmentalise postsynaptic proteins, and concentrate biochemical signals. Spines shrink following the induction of long-term depression (LTD), and grow during long-term potentiation (LTP). In addition, aberrant spine morphology is a critical factor in brain disorders such as schizophrenia, autism spectrum disorders and stroke. Dendritic spine structural plasticity involves a complex network of signalling pathways converging on protein complexes that regulate the actin cytoskeleton. The timing and magnitude of protein interactions following stimulation and how these variables influence changes in spine morphology are unclear.
Protein interactions can be analysed in live cells using FLIM-FRET (Fluorescence Lifetime Imaging - Förster Resonance Energy Transfer), which provides a dynamic measure of the proximity of two fluorophores, and hence of two proteins with appropriate fluorescent tags.
The aim of this project is to analyse relevant protein-protein interactions in dendritic spines using FLIM-FRET in response to stimuli that induce plasticity. The study will focus on PICK1, which inhibits actin polymerisation and is essential for LTD. PICK1 interacts with a number of proteins that are crucial for plasticity, including Arp2/3, small GTPases, PKC, and calcineurin. FRET pairs will be generated to analyse interactions between PICK1 and each of these proteins in turn. Following initial characterisation to determine the feasibility of each FRET pair, FLIM will be used to measure changes in fluorescence lifetime as a readout for FRET, and hence a measure of protein interaction. This will be done in real time following NMDA stimulation to induce LTD. Spine size will be recorded simultaneously by analysing an appropriate unconjugated fluorescent protein as a morphological marker.
Our hypothesis is that the extent of these specific protein interactions governs the degree of spine shrinkage. Computational methods will be employed to test this hypothesis and build a model of NMDA-induced spine shrinkage based on specific protein-protein interactions. The acquired imaging data will be combined with previous knowledge about cytoskeletal dynamics to develop a mathematical model taking into account other molecular mechanisms that govern spine size during LTD. This will be extended to reconstruct a stochastic computational model of the system's dynamics to estimate the effect of stochasticity, and hence assess the efficiency and fidelity of changes in spine size.